SmartTAG

Connect-IN Ltd is a wireless software solutions company which specialises in proximity monitoring devices and techniques. Connect-IN's focus is on improving battery life performance of wireless solutions on standard coin cell batteries. Current Competitor products have very poor battery life which has been a significant challenge in the industry.